Composite Smart Industrial Control (CoSInC)

Out-of-autoclave Resin-Infused composites provide a key opportunity for the Aerospace industry. Promising high manufacturing rates, lower manufacturing costs, and environmental sustainability through reduced weight of aerostructures.

The CoSInC (Composite Smart Industrial Control) project partners have scoped an ambitious and innovative programme of work targeting key bottlenecks and challenges to achieve a robust, repeatable and rate-enabled industrial system. The project will deliver validated simulations for the various stages of manufacture as well as a next-generation digital manufacturing system.

This is a collaborative project between Airbus, MSC, Planit Software, the National Composites Centre (NCC), and the Centre For Modelling and Simulation (CFMS).